Cosmology with upcoming cosmic shear surveys

Weak gravitational lensing is now established as one of the most compelling probes of cosmology, allowing to map out the dark matter distribution on the sky while providing some of the best measurements of its clumpiness and abundance. Existing cosmic shear data such as that from the Kilo Degree Survey (KiDS) are currently being analyzed and novel methods are being deployed in order to maximize their scientific outcome. Among these, simulation-based approaches are receiving an increasing level of attention for their potential at better capturing the information contained in the data. In this project, I will specialize in some of these novel analysis techniques, validate the methods on simulations at first, then apply the findings on the KiDS legacy data, and subsequently on the first data release of the LSST survey.